Alloy Printability in AM: Managing strain and microstructure in complex Nickel Alloys

This PhD research aims to revolutionize Laser Powder Bed Fusion Additive Manufacturing (AM) through the application of closed-loop control systems. Focusing on thermal compensation within the manufacturing process, the study seeks to implement dynamic process themes that adapt to real-time thermal variations. By integrating closed-loop control mechanisms, this project aims to mitigate distortions and defects caused by thermal fluctuations during the additive manufacturing process. Through rigorous experimentation and analysis, the study intends to establish a comprehensive framework that enables the adjustment of manufacturing strategies in response to thermal changes, thereby enhancing the precision, reliability, and quality of AM-produced components. This research is poised to contribute significantly to advancing the capabilities of AM technology, fostering greater efficiency and consistency in production while expanding the potential applications across various industries.